TheJobPost Proof of Concept

The recruitment industry has seen a pronounced trend toward polarisation in the last 10 years.
The large agencies compete on volume and efficiency whilst smaller agencies have
proliferated based on an ever increasing degree of specialisation. The problem is that whilst
an employer may have existing relationships with a range of recruitment agencies, the
increasingly fragmented market and high levels of agency staff turnover make it hard to
access the right consultant in the right agency at a competitive price every time.
TheJobPost have created a revolutionary approach to solve these problems, by connecting
employers with recruitment consultancies using crowdsourcing techniques. In the same way
that businesses such as Rightmove, Primelocation & Zoopla have disrupted and
fundamentally changed the estate agency market so TheJobPost is doing the same, in the
recruitment market.
The current TheJobPost technology platform has successfully developed and tested our
business model, but does not allow the business to scale. The aim of this Proof of Concept
project is to research and test an empirical base for matching roles to recruitment
consultancies using computer science. The innovative aspects of this project lie in the ability
to accurately abstract triggers and actions from a range of data sources, which over time will
drive a huge step towards full automation of this market.
The Executive team has over 50 years’ experience in the industry including experience of new
product launches and marketing campaigns. We are convinced that this grant will allow us to
make a step change in the technology and delivery capacity, allowing us to grow the business
substantially.